Exploring predictors of healthy ageing in UK Biobank

Some individuals experience very little ill-health and functional decline in old age. As this is a desirable outcome to achieve for the wider population, a greater understanding of the factors associated with positive health outcomes is paramount. The principal aim of the PhD is to explore predictors of healthy ageing in the UK Biobank study. A key aspect is to examine associations between health status and (i) sociodemographic characteristics, (ii) psychosocial factors, (iii) lifestyle factors and (iv) environmental exposures (e.g. air pollution). The wider aim is to generate new knowledge of the factors associated with the maintenance of health across the life course with the long-term objective of promoting health in later life.

Current and future projects include the following:

-Examine sociodemographic characteristics, psychosocial factors, lifestyle factors and environmental exposures associated with health
-Examine how predictive baseline health metrics are of health outcomes at follow-up (e.g. all-cause and cause-specific mortality)
-Examine age-related changes in physiology in individuals with depression, bipolar disorder, anxiety disorders and healthy controls
-Examine biological ageing in individuals with mental disorders or chronic pain, including polygenic risk score analyses